The Historic Case of the Separation of Middle Eastern Jewish Children from their Families in Israel

During the 1940s and 1950s in Israel, many children were reported missing by newly immigrated Jewish families from the Middle East, especially those from Yemen. Typically the children disappeared from clinics in transit camps or from wards in hospitals. Their parents were told they had died, but were not shown their bodies. The phenomenon was widespread: roughly 1 in 8 Yemenite families reported the disappearance of a child in this period. A growing body of evidence has since surfaced indicating that a number were illicitly put up for adoption with European Jewish families in Israel or abroad. Three official inquiries found evidence of illicit adoptions and unexplained disappearances, but rejected the idea that this was systematic. More recently, renewed public concern and the emergence of more families' testimony has prompted the State to declassify and publish the records of these inquiries.

The fellowship will examine this case to shed new light on how the struggle for contested territory can lead to such intimate and invasive practices of population management. It will challenge several common assumptions about child separation, by exploring the unusual features of the phenomenon in Israel and examining the influence of transnational racialising processes. The research will take advantage of newly available archival and testimonial material to document this case and place it in the context of the historical conditions of the early years of the State, and particularly the effort to integrate Middle Eastern Jewish migrants. Working in collaboration with Amram, an Israeli NGO representing affected families, the fellowship will co-create a public exhibition to raise international awareness and thereby attempt to locate individuals who were sent abroad during this episode.

The practice of forcibly separating children from their families has been observed in many historical contexts, but it has been a particularly marked feature in states with internal territorial conflicts. In the most studied examples affecting indigenous and aboriginal communities in Australia, the United States, and Canada, it has been explained as part of a strategy to consolidate control of land through the depletion and assimilation of native populations. Given that in Israel separation took place in the context of a broader effort to increase the Jewish population and secure control over territory, this explanation is certainly relevant. However, there are unusual features of this case which complicate this analysis. Most obviously, in contrast to other cases, the removals affected Jewish, not Palestinian, families meaning that there would be no net demographic transfer. Indeed, the illicit adoptions appear to have removed some children from Israel. When compared with the experience of French Algeria, where Algerian Jews were also assimilated into the French settler population but children were not forcibly separated, the Israeli case is even more striking. To explain this, the project will investigate the role that racialisation may have had to play, focussing on the position of Middle Eastern Jews between the Arab and Jewish populations, the conditions of their immigration, and the institutional cultures in which the disappearances took place.

An especially noticeable feature of the Israeli case is the role of medical and humanitarian institutions. While in other countries child separations did occur in the context of wider public health initiatives, removals directly from medical institutions and refugee camps are a distinctive feature of the Israeli case. It is also notable that many of the institutions where children disappeared had links with European and American organisations, introducing a transnational dimension. The project will examine how civilisational hierarchies created in these spaces may have contributed to child separation, investigating the potential for medicine and humanitarianism to become practices of violence.

Potential impact
The fellowship will deliver significant impact with a variety of non-academic partners and audiences. This impact will principally derive from public engagement activities and collaboration with relevant non-academic practitioners. The principal streams of activity for achieving impact will be:

1) The creation of a new public exhibition documenting the case of forcible child separation in Israel. The exhibition will incorporate textual, photographic, archival, and video material which would be co-produced with Amram, an Israeli organisation representing the affected families. A curator will be engaged to assist with the production of the exhibition. We will also use a series of focus groups with families to co-create the content. The exhibition would initially be hosted in London with the aim of raising international awareness and crucially encouraging individuals who may have been sent abroad during this episode to come forward and share their experiences. Further funding would also be sought to take the exhibition to other cities, with New York City as the next priority.

2) The hosting of an international conference bringing together scholars, campaigners and practitioners working on child removal in comparative contexts. The panels would be carefully composed to encourage international dialogue between scholars and practitioners. Promoting a model of paired authorship between academic and non-academic partners, the proceedings of the conference would then be turned into an edited volume on the topic.

3) Promotional activities associated with the above two ventures. This will include a series of articles promoting the events in relevant online media and press platforms, including websites and periodicals with a relevant readership. It will also include promotion through social media channels belonging to Queen Mary and Amram, as well as through a launch event for the exhibition.

The main beneficiaries will be:

1) Amram: Amram is an Israeli organisation which represents families who experienced forcible child separation. They have agreed to act as a collaborating organisation on this project. Amram is particularly interested in reaching new English-speaking audiences in Europe and North America with three main aims: making contact with lost family members who may have ended up abroad; raising the profile of the issue and thereby encouraging relevant international organisations to release relevant documents; and enlarging its base of supporters. The public exhibition will be co-produced with the organisation. This will allow them to reach new publics and crucially will help to locate lost relatives and thereby gather new testimony for future research. This component is especially timely because many of the children taken from their families who have yet to be contacted are now reaching the end of their lives. Amram representatives will also be invited to the scholar-practitioner conference, which will allow them to share knowledge with practitioners around the world.

2) Other practitioner organisations focussed on child separation: Several groups exist in comparator contexts, particularly the United States, Canada, and Australia, who work to support and campaign on behalf of communities who have experienced forcible child separation. These groups will be engaged by inviting their representatives to be involved in the international conference and associated publications.

3) Relevant public audiences: While the exhibition will be open to the general public, there are specific groups which are likely to take an interest:
a. Jewish communities with an interest in the history of the State of Israel and the Jewish diaspora.
b. Members of the public whose family members have been subjected to forcible child separation.
c. Members of the public interested in the history and politics of the Middle East.
d. Members of the public interested in the history of medicine, humanitarianism, and childhood.